E-fabric

We have invented a fabric that can generate and store its own electricity which can be used to power and charge devices in both soft fabrics (clothes, furnishings etc) and hard shell composites (aircraft, car body etc).